Accelerated method of testing Cement/Fresh Mix Concrete

The project will enable the instantaneous determination of hardened concrete strength from fresh samples. A hand-held instrument measures the conductivity of the sample and a prediction of the compressive strength is obtained within 3 minutes.